ConnectPlayWise – The New Powerhouse for Socio-Emotional Skills

As Al reshapes the future, the demand for socio-emotional skills is projected to increase by 24%. Yet, three in four children lack these essential skills. Challenges like gaps in formal education, teacher shortages, and overwhelmed parents further widen this global issue. Mental health costs are expected to soar to £4.82 trillion by 2030, making it urgent to address socio-emotional learning (SEL). ConnectPlayWise tackles these challenges with a twofold solution: an adaptive educational game and an intergenerational platform that fosters connections between children and elderly individuals.

**Adaptive Educational Game:** ConnectPlayWise's pioneering game uses advanced Al to create a unique 3D learning experience for children (initially aged 8-12). Through scenario-based interaction with Al-driven bots, children develop essential skills like empathy, communication, and emotional regulation. The game's adaptive design learns from each child's emotional responses and preferred learning style, providing real-time feedback that makes learning both inclusive and personalized. This innovation aligns with SEL frameworks (CASEL, OECD Learning Framework 2030), mental health strategies (WHO, UK), and the UK's EdTech strategy. Developed with input from children, educators, elderly people, therapists, and parents, this research-backed tool fills gaps in traditional SEL while nurturing emotional wellbeing and social growth. This game is ideal for schools and families aiming to equip children with critical skills for an increasingly Al-driven world.

**Intergenerational Learning Platform:** Complementing the game, ConnectPlayWise has created an intergenerational platform that connects children with elderly individuals in meaningful, online interactions, where both generations engage in mini games that foster SEL and community bonds. With approximately 1.4 million elderly people in the UK often feeling lonely, this platform offers valuable opportunities for connection, engagement, and mental stimulation. Partnering with Safe in Our World (promoting therapeutic games) and the Royal Air Force Association (offering the platform in their care homes), ConnectPlayWise enables children to learn socio-emotional skills through interactions with seniors, fostering empathy, communication, and mutual understanding across generations. This win-win solution helps children develop vital socioemotional skills, while providing seniors with reduced loneliness and a renewed sense of purpose.

Together, our adaptive game and intergenerational platform equip educators, mental health professionals, and elderly care providers with insights into the role of digital tools in SEL and wellbeing. By blending Al, education, and community engagement, ConnectPlayWise pioneers a future where socio-emotional intelligence and intergenerational connections go hand in hand, fostering SEL in children and enhancing mental health and wellbeing for seniors, empowering both in an evolving environment.